Addressing Challenges of Coastal Communities through Ocean Research for Developing Economies (ACCORD).

Addressing Challenges of Coastal Communities through Ocean Research for Developing Economies (ACCORD).

The coastal and marine environments of South East Asia and the Western Indian Ocean (the regional foci of ACCORD) are rich and diverse, possessing high levels of biodiversity and productivity. These regions also have hydrate-bearing seafloor sediments and seafloor mineral resources. Coastal ecosystems and the services they provide are under threat from growth in human activities, including the demands of increasing population size (globally, 2 billion people live within 100km of the coast) and global markets, the desire for economic growth, and the less direct impact of global climate change. This affects both the resilience of living resources to pressures and the ecosystem services we derive from them. Many coastal communities depend on nearby coastal and marine resources for their livelihoods and welfare yet lack alternatives when these services deteriorate due to over-exploitation or adverse effects of climate change. A the same time coastal developing nations are looking to the ocean to provide opportunities for sustainable economic growth through resource exploitation (e.g. mineral extraction) and livelihood diversification (e.g. tourism, aquaculture, and blue carbon initiatives) and to support food security (e.g. fisheries and aquaculture). For developing coastal nations the ocean is also an opportunity for diversification of their economies through the production of clean, renewable and unconventional energy and resource exploitation, yet these opportunities need to be balanced carefully against the need to protect habitats and preserve the total value of national resources. The concept of Blue Economy integrates ocean-based economic activities with conservation and sustainable use through effective marine planning.

We identify two overarching development challenges: a) Sustainable growth of, and resilience to change for, the blue economies of partner countries and b) Resilience to natural hazards including impact-based, climate-proof coastal flood warning systems.

Our aim is to deliver high quality science outcomes required to improve the environmental information available to support these challenges in coastal states on the Development Assistance Committee (DAC) list of Official Development Aid (ODA) recipients. Identifying and protecting critical habitats from overexploitation, and degradation is the cornerstone of the integrated ocean management required for sustainable blue economies. ACCORD will achieve this firstly by understanding the mechanisms and processes that determine the potential sensitivity or resilience of marine ecosystems to both globally and locally induced environmental change. Secondly, we will use this understanding to determine the environmental and societal consequences of ecosystem change to inform risk assessment, adaptive spatial management and mitigation strategies. Our approach will provide partner countries with an improved capability for integrated and sustainable management of marine activities. This capability will help partner countries to build a resilient marine and coastal socio-ecological system, and support their growing Blue Economies.

Potential impact
The primary beneficiaries of our research will be the coastal states on the Development Assistance Committee (DAC) list of Official Development Aid (ODA) recipients in our two study regions. For the western Indian Ocean region these are Kenya, Mozambique, Madagascar, South Africa and Tanzania; for SE Asia we will be collaborating with Bangladesh, China, India, Malaysia, Indonesia, Myanmar, Philippines, Cambodia, and Vietnam. The primary beneficiaries are policy makers, resource managers and coastal managers tasked with delivering sustainable management of marine living resources and climate adaptation options (including protection from natural hazards). The benefits are an increased knowledge base and local capability to deliver up-to-date relevant environmental and socio-economic information to deliver evidence-based development plans and adaptation planning.

ACCORD will work in partnership with all identified states (focused by our stakeholder consultations and strategic analyses) to develop resilience to natural hazards and the growth of Blue Economies via supporting decision-makers in identifying ways to adapt to the next century of environmental and climatic stressors. The evidence and tools provided by the research will allow decision makers to better include the needs and values of some of the poorest and most vulnerable groups in future cost-benefit analyses to guide the decision-making process.

Our research will inform and influence policy and management, strategy and technology advances for coastal economies through the following objectives:
(i) to enhance the available environmental information by improving the observations, numerical models and other predictive tools available to determine how ecosystem services are affected by climate change in relation to other endogenic stressors;
(ii) to combine the improved physical and socio-economic data to provide decision support for policy development, planning, coastal zone management and resilience to natural hazards on a range of spatial and temporal scales and hence
(iii) to deliver evidence on the value to local communities of services from key coastal ecosystems in SE Asia and the western Indian Ocean;

Through these case studies we will deliver specific development outcomes at the national scale through government agencies. For example, our sea level work will directly support the development of impact-based, climate-proof coastal flood hazard warning systems in all our partner countries. We will pave the way for the in-state development of fit-for-purpose operational warning systems which allow partner countries to deliver reduced disaster risk measurable under the UN Sendai Framework for Disaster Risk Reduction (DRR).

The evidence and tools provided by the research will allow decision makers to better protect sustainable growth and deliver resilience to natural hazards and will include the needs and values of some of the poorest and most vulnerable groups in these countries. The work will also leave a legacy of collaborative links and improved capability and capacity for all our partners.